Cultural Heritage Shared Research Repository

The British Library's Shared Research Repository service is currently in beta and has been fully sponsored by the British Library as a pilot project for two years. We are now ready to move into a full service, but have identified activities where additional support of AHRC will be key to the success of this transition. We have put these into three work packages ('WP1-3'). These are:
WP1: Support for repository on-boarding. Many heritage organisations do not currently have the capacity to on-board their backlog of content to any repository.
WP2: Research into a general use repository option. We need to better understand the scope of a wide-use repository offer that allows one-off outputs to be made available from any organisation in the sector.
WP3: Development of platform improvements. Improving the design, customisation and metadata functionality of repository platform will increase the benefits to all users.